Driving Data - Exploration and Insight (DD-EI)

The Driving Data - Exploration and Insight (DD-EI) study will investigate the provision to insurers and fleet operators of actionable insights from data. It will span:

• The psychology of driver behaviour
• Acquisition of large amounts of data
• Hardware
• Analysis of the data
• Visualisation